How can Advance Choice Documents be successfully implemented for use in the perinatal period to support women with a history of severe mental illness?

Advance planning tools allow people with severe mental
illness (SMI) to set out their care and treatment preferences
for when they are in crisis or need hospital admission.
There is an evidence base showing that using advance
planning tools can have positive outcomes for people with
SMI. Evidence also shows that there are barriers to their
effective implementation, and there are gaps in research
on how they can work best for certain groups of people with
SMI. One such area where there is a knowledge gap is how
advance planning tools can most effectively support
women with SMI who are pregnant or in the first year
following their pregnancy, ie the perinatal period.
Advance Choice Documents (ACDs) are a new type of
advance planning tool that is being introduced in England.
This PhD research project will explore how ACDs can be
implemented most effectively to support women with SMI
in the perinatal period. It will include four studies: 1) a
systematic review of the existing evidence, 2) a qualitative
study exploring stakeholder perspectives on ACDs using
structured interviews, 3) a series of consensus building
workshops to adapt the existing ACD template and
implementation process for use in the perinatal period, and
finally 4) a pilot study evaluating the implementation of
perinatal ACDs within an NHS perinatal mental health
team. This research will inform the further roll out of
perinatal ACDs across the NHS and thus support the
improvement of mental health care services.